Oxford Brookes University and Symetrica Security Limited KTP 21_22 R3

To establish a truly market-driven culture and in doing so reliably establish products in advance of market need. This requires a strategic and cultural shift and will enable a more balanced portfolio to be created.